Predicting and identifying risk factors of psychosis in the general population and individuals with at-risk mental state

The aim of this project is to test and refine the model in three studies, with an eventual goal to aid early intervention for individuals with psychiatric conditions, particularly in individuals experiencing an At-Risk Mental State (ARMS) preceding First Episode Psychosis (FEP), to improve symptom management and quality of life. This will also lead to an improved understanding of the cognitive mechanisms that lead to different psychotic experiences. This project aims to deliver practical healthcare contributions.